Residual and algorithmic properties of generalized Bestvina-Brady groups

Groups are mathematical objects that measure symmetry, and so results
about groups can have applications wherever symmetry arises. Groups
can be studied algebraically or via the geometry of spaces with
symmetries. Some groups can be well approximated by either by
permutations of a finite set or by matrices; such groups are called
`residually finite' and `linear' respectively. These groups are
algorithmically tractable. In the 1990's Bestvina and Brady introduced
a family of groups with surprising geometric properties, and used these
groups to resolve a number of open problems. Bestvina-Brady groups are
always linear. Recently Leary generalized these groups to a far larger
family whose members cannot all be linear. The aim of this project
is to characterize which members of the new family are either linear or
residually finite. Although this question is phrased in algebraic terms,
many of the techniques used are geometric; in particular the method of
`special cube complexes' as used by Agol and Wise in their celebrated
recent work on 3-manifolds is expected to play a role.